CIRCULIGHT - Circulating Light on any Photonic Platform

The new technology envisioned in CIRCULIGHT will establish a breakthrough in Photonic Integrated Circuit (PIC) capabilities, with
impact across a wide range of applications of high economic and societal value. It will lay the foundations of a new class of PICs
which are highly functional, miniaturized and low power-consuming, as well as being manufacturable at low cost, thereby contributing significantly to environmental protection and related quality of life. The essential building block that will be created in this project is a truly integrated optical circulator, which protects active and passive integrated functions from each other, distributes light between them, and finally allows very large scale integration of photonic components within diversified PIC architectures. The practical realization of such a structure will be a world-first and a breakthrough in PIC technology. CIRCULIGHT technological decisive progress is based on magneto-optical (MO) nanoparticle-composite sol-gel material and on magneto-biplasmonic (MBP) effect, which will enable the monolithic insertion of circulators on any photonic platform. Within the project, a demonstration will be made on two of them, based on InP and Si respectively, operating at 1.3 or 1.5 µm. While PIC foundries rely on specific and independent technologies, our solution will bypass these specificities, thanks to a universal integration of functional materials. In addition, our interdisciplinary approach is based on the analysis of real world needs, feeding the co-creation of an exploitation roadmap together with end users, industrial and societal stakeholders, in preparation for the scaling up of our technology developments to transform society for the better. To reach these objectives, our consortium of nine partners encompasses competencies in material sciences, photonics, plasmonics, PICs technology and social science, and includes two SMEs.